Bournemouth University & HUMAIN Limited

To develop new techniques and a software tool to generate new facial animation from existing face models. It will significantly raise facial animation production efficiency enabling users to create a believable character model and its animation in seconds.